OptiMar

Project OptiMar will deliver a technical and economic pre-deployment trial using cutting edge digital tools to deliver, for the first time, an integrated assessment and optimisation of vessel configuration and operation.

This project brings together the successful vessel models from the CMDC3 CHAMP2 project and the scheduling optimisation tools from the SSAF SEAS feasibility project. Starting from these tools OptiMar will create an integrated digital twin of their vessels and operations, within which we will be able to iteratively examine and improve the efficiency of vessel activity and cleanliness of the vessel propulsion system.